Building a UK Numerical Relativity Community

Numerical relativity refers to the solution of Einstein’s equations on a computer, and ranges from simple laptop calculations in spherical symmetry, to large-scale simulations that require several million core hours each; the latter includes simulations of the last orbits and merger of black holes and/or neutron stars, which have played a central role in the breakthrough results in gravitational-wave astronomy over the last decade (and leading to the Physics Nobel Prize in 2017), the dynamics of exotic objects and spacetimes (cosmological perturbations, critical collapse, boson stars, cosmic strings and more), and new areas of exploration in fundamental physics beyond general relativity. The UK is a leader in all of these areas, with a strong track record that dates back to the first major efforts to tackle the “binary black hole problem” in the 1990s, through providing current flagship models for LIGO-Virgo-KAGRA analyses, and pioneering applications of numerical relativity to cosmology, modified gravity and string theory.
With the rapid growth in gravitational-wave astronomy over the next two decades, in which the UK already invests heavily, and the huge potential for numerical relativity applications across many other major research topics, the UKNR community needs to identify the key challenges in numerical methods and code infrastructure, and develop a strategy to allow us to position ourselves to play a leading role in the many breakthroughs that are possible in the near future. Fortunately, most NR applications require a similar set of tools: the ability to integrate forward in time a set of hyperbolic nonlinear coupled partial differential equations (the Einstein equations, or variants thereof) on large grids distributed over many processors, with high resolution focussed on relatively simple geometries. This makes it possible in principle to develop a great deal of infrastructure that can be shared across the entire community.
Our vision is to bring together all the NR groups within the UK to form a collaborative UKNR community with a shared vision and that speaks with one voice. This community will be both inward looking and outward looking. For the former, we will foster collaboration in code development/exploitation with code sharing and jointly training, and identify our future digital infrastructure needs as a community. For the latter, we will survey the current and future global digital infrastructure landscape in order to formulate a UK-wide strategic plan for NR code development as we move into the exascale era.
In parallel to the international meetings, UK community meetings, town hall exercises, and a range of other networking activities, we will undertake an extensive benchmarking of NR codes to make a technical assessment of the ways in which current code infrastructures can be streamlined or combined, to provide technical input on the direction of future code development, with the ultimate goal of this work informing a future CCP in numerical relativity.